SUB 10 Platform Intelligent Data Driven AI Learning Pathway

Our project or innovation is the sub-10 intelligent learning platform data-driven AI learning pathway which personalises the experience for each learner.